Study of Higgs boson pair-production at the LHC to constrain the strength of the Higgs self-coupling

The project is to use proton-proton collision data at the LHC collected during Runs 2 and 3 (at centre-of-mass energies of 13 and 13.6 TeV, respectively) to search for signals of di-Higgs production and use the corresponding results to constrain or measure the value of the Higgs boson self-coupling.